Bringing Intrinsically Disordered Proteins to Biomedical Applications (IDP2BioMed)

The IDP2Biomed twinning program is aimed at strengthening the scientific excellence and innovation capacity at the interface between Chemistry and Biology of the Faculty of Science of Eötvös Loránd University (ELTE). Researchers from ELTE will be working closely together with three leading European research groups in the field of intrinsically disordered proteins (IDPs). This partnership will provide an ideal platform to enable ELTE to increase its ability to generate scientific innovation and clinical translation. This objective will be achieved by focusing on IDPs that are directly involved in diseases with great socio-economic importance, such as neurodegenerative diseases and rare diseases. IDP2Biomed will integrate IDP-related information with biomedical data, advance the understanding of the function of IDPs in normal and disease states and explore new avenues to alter their behaviour in pathological states. The impact of this program will be maximised by fostering cooperation with academic and industrial partners locally and across the EU.